Leading for creativity: Examining coaching as a contributing factor towards employee creativity through LMX

Two main research questions will be answered through the conduction of this study: 1) To what extent does the quality of the relationship between a leader and a follower affect the follower's creative performance at work, and 2) Does coaching of the subordinates by their leaders help in the development of better relationships with them. Although more hypotheses will be examined, the main suggests a mediation relationship; Leaders who coach their followers will have a higher quality relationship (LMX) between them which will increase their creativity. The relationship therefore between coaching and the follower's creativity, is suggested to be mediated by the quality of the leader-follower relationship quality (LMX). Quantitative methods will be used for the conduction of this research with the use of already-established survey questionnaires, which will be distributed to all participants. A longitudinal approach will be followed, aiming to capture data at different time points.